Differentiation of Infection in Vaccinated Animals for PPR and FMD

Technical abstract
Peste des petits ruminants (PPR) is an acute, highly contagious viral disease in sheep and goats. South Asia, Middle East including Turkey and African countries including Morocco are endemic for PPR. The main strategy for disease control is vaccinating sheep and goats with live attenuated PPRV. However there are no DIVA vaccines currently available, preventing the differentiation of infection in vaccinated animals (DIVA) and seromonitoring. FMD is another acute and infectious disease of cloven-hoofed domestic animals for which DIVA vaccines would be of value. Recently we have developed two viral vectored based recombinant FMD DIVA candidate vaccines and the immunogenicity of these vaccines needs to be determined.As wild-type PPRV induces immunosuppression in sheep and goats, we need to determine if the live attenuated PPRV vaccine also induces immunosuppression as this could be a problem if PPRV is used as a vector to deliver multivalent vaccines, or if it is administered with other vaccines. If the vaccine strain does induce transient immunosuppression, further studies are needed to increase understanding of the mechanism of immunosuppression &/or to analyse the immunosuppressive effects.